Nanodiamonds for bioimaging and drug delivery

Nanodiamonds have sparked great interest in various industries due to their high chemical inertness, low toxicity and small particle size; such properties render them particularly suitable for biomedical applications. In collaboration with Element 6 Ltd, this project aims to explore the use of nanodiamonds as contrast agents for photoacoustic imaging and as stabilisers in nano-dispersion techniques to improve the solubility of poorly water-soluble drugs. Organic dyes with absorption in the near-infrared region will be attached to nanodiamonds to improve the resolution and penetration depth in photoacoustic imaging, a technique being investigated as an improvement to conventional imaging techniques. The efficiency of these imaging probes to improve image contrast will be investigated in vivo in the Department of Physiology. Additionally, the nanodiamonds will be investigated as potential stabilisers in emulsion freeze-drying techniques, developed by Dr Haifei Zhang's group, to improve drug solubility; a problem which hinders the efficacy of many potential drug candidates.